The brain processes underlying sensory comparison

The stimuli of the natural world differ in many sensory attributes, such as lightness, hue, orientation, texture, the speed and direction of motion, and distance from the observer. So effortlessly and swiftly does the human visual system compare two stimuli with respect to one of these attributes, that there has been rather little formal discussion of how such comparisons are performed within the brain. We believe that there are two, very distinct, types of mechanism underlying such perceptual comparisons. When the comparison is local - for example, a comparison of the lightness of adjacent objects - the comparison may be performed by dedicated, hard-wired, nerve cells that draw antagonistic inputs (excitatory and inhibitory) from adjacent regions of the retina. This type of hard-wired comparison is rather well understood. Physiologists have found cells in the cortex of the brain that respond to local differences in texture, or in speed of motion or in distance from the observer. But how is the comparison performed when the observer is required to compare stimuli that fall at two well separated points within the visual field? This question has seldom been raised. Is there a hard-wired, difference-extracting nerve cell for every possible pair of positions in the visual field and for each of the properties of visual stimuli (hue, orientation, speed etc)? This seems a priori unlikely, owing to the bulk of the nerve cells and the connections that are needed. An alternative is that the brain contains a communication system that resembles the man-made Internet, in that the same fibres, from moment to moment, carry different packages of information, each associated with the addresses of the sender and of the addressee. By this account, the information about the two stimuli would be encoded in abstract form and sent over the brain's Internet (the 'cerebral bus') to a decision-making centre, perhaps in the prefrontal cortex.

Our planned research has empirical and theoretical components. We propose perceptual experiments that should reveal - for particular conditions and particular visual attributes - whether the observer is using the signals from hard-wired neural comparators or is comparing more abstract representations of the two stimuli. Thus if dedicated comparator neurons are used, then the precision of comparison is expected to deteriorate with spatial separation, since lateral connections in the visual system are known to become sparser with distance. Similarly, the precision of comparison might be expected to deteriorate if the stimuli also differ in some irrelevant attribute - if, say, speed is being compared but the stimuli move in
opposite directions. For dedicated comparator cells are often specific to more than one attribute of the stimulus. However, neither of these experimental manipulations may impair comparisons that depend on more abstract representations of the stimuli.

The visual attributes we shall particularly concentrate on are speed and direction of motion. Two arrays of moving dots will be briefly presented at different positions in the observer's visual field and he or she will be asked to indicate which array is, say, moving faster. There is a practical interest in studying motion, since in the real world relative motion in the periphery guides our balance and our locomotion. In pilot studies, we found remarkable individual differences between people in their ability to judge the relative speed of moving arrays: our work may lead to selection tests for professions in which such judgements are critical.

The theoretical part of our work is intended to prompt discussion of the format in which information is transmitted over the white-matter tracts of the brain and the 'protocol' that governs transmission. Are there specialized histological structures at the origins of the tracts? Is there 'handshaking' between transmitter and receiver, to prevent overflow of buffers?

Technical abstract
Visual stimuli differ in many attributes, such as hue, spatial frequency, depth, and the speed and direction of motion. The human observer is able to compare stimuli with respect to any one attribute, even if stimuli are presented briefly and at well separated points in the visual field. We hypothesise two distinct neural bases for sensory comparison.

For some attributes and for juxtaposed stimuli, the comparison may be carried out by local hard-wired comparator units early in the visual system, such as those reported for luminance, texture, motion, and binocular disparity. Observers may base a judgement on the signal from such cells. However, when stimuli are separated, perhaps in opposite hemifields, it is unlikely that comparisons are performed by dedicated neurons, one for each possible pairing of points in the field and for each sensory attribute. We postulate instead a 'cerebral bus', which resembles the man-made Internet in that the same structure carries different information from moment to moment. We propose experimental criteria to distinguish the two forms of comparison. If discriminations depend on local comparators, thresholds should rise when stimuli are separated (since lateral connections in the visual cortex become sparser with distance) or when the stimuli differ in a second attribute irrelevant to the task (since local comparators are usually tuned to more than one attribute.) Thresholds for detecting a difference may be lower than for reporting the direction of difference; and it may be possible to make several comparisons in parallel.

Although such tests can be applied to all visual attributes, we shall particularly study speed and direction of motion and relative binocular disparity. Speed discrimination may exhibit an important genetic polymorphism.

Our parallel theoretical work is intended to prompt discussion and research on the format of the information transmitted by white matter and on the protocol of transmission.

Potential impact
Our primary research questions are scientific ones, about the limits of human performance, the neural mechanisms of comparison, and the nature of representations within the brain.

One of our explicit purposes is to interest others in the format of the information transmitted over the white-matter tracts of the brain and the protocols that govern transmission. At present, although the field of neural networks is a large and active one, the emphasis - at least at the whole-brain level - is on determining connectivities. This is the field defined by Barabási's recent 2016 text 'Network Science'. In contrast, we should like to encourage more interest in the application to the brain of the questions, and the techniques, defined by Tanenbaum and Wetherall's 'Computer Networks': long-distance transmission within a complex system such as the brain must be subject to protocols analogous to those found in man-made systems. Thus we should expect there to be handshaking between transmitter and receiver to control the rate of transmission and avoid the overflow of buffers. We might expect there to be error-checking built into messages, checks that would be analogous to the use of parity check bits in man-made systems.

We also envisage practical applications of our research: Our pilot work suggests there are large individual differences in the ability to discriminate the relative speeds of patches of moving texture in the visual field; and these differences persist after extended training. There are professions (such as flying) where the ability to judge relative optic flow is critical - even when the surfaces are distant and the texture elements move only slowly across the observer's peripheral field. It is important therefore to characterize, and better understand, the large variation that appears to be present in the human population. It is instructive that earliest empirical work on judgments of optical flow were carried out by G. C. Grindley on behalf of the wartime Flying Personnel Research Committee, when the screening of trainee pilots was an urgent priority (see Mollon, 1997, Quart. J. Exptal. Psychol., 50A, 859). In future work we envisage developing a practical test that would reliably and rapidly test for deficits in speed discrimination, a test that could be used for screening recruits to a profession in the way that tests are currently used to screen for deficiencies of colour vision or of stereo vision before entry to some professions. Although tests such as motion coherence are quite often used in laboratories studying individual differences, there is not a common internationally available test for motion perception: modern tablet devices would lend themselves readily to the implementation of a suitable screening test.

Our theoretical work may lead to better understanding of some neurological pathologies. It is likely that transmission over the white-matter tracts of the brain can be subject to faults in handshaking, in synchronization and in error-checking - faults analogous to those that can occur in man-made systems. Faults in these transmission protocols and processes might well lead to deficits of perception, cognition or language. Stuttering and some forms of dyslexia are obvious candidates for interpretation in these terms, but faults of the format and protocols of transmission could well underlie some forms of thought disorder and of intellectual disability. Thus many studies using DTI (Diffuse Tensor Imaging) have revealed microstructural abnormalities of white matter in schizophrenia (e.g. Krakauer et al, 2017, Psychological Medicine, doi:10.1017/S0033291717001210), but the functional consequences are little understood and little discussed. By raising the issues we may at least alert neurologists to the possibility of pathologies that originate in failures of hand-shaking and error-checking during transmission over the 'cerebral bus'.